Development of 25gbit/s Distributed Feedback (DFB) Laser Devices Spectral control of the output from Gallium Nitride (GaN) lasers and subsystems

This project will involve the student joining a team at Compound Semiconductor Technologies Global (CSTG) Limited developing 25Gbit/s distributed feedback laser devices. The student will be involved in simulation, high speed testing and fabrication of these devices as part of a collaborative project involving other industrial partners in the UK. CSTG are a rapidly growing company manufacturing a range of laser devices predominately for the telecommunications market. CSTG, a semiconductor foundry and custom service provider, designs, develops, and manufacture semiconductor lasers and other semiconductor optical products. It offers chip, wafer, and bar solutions for application in range finders, MIR counter measures, and explosive detection to suppliers in the defence, space, and security markets; custom III-V integrated encoder chips for the industrial market, including printing, encoding, and product marking; laser bar and laser chip on sub-mount solutions for the home health and beauty markets; and wafer, bar, and chip level custom solutions for the communications market. The company also offers custom photonics, and outsourcing and foundry services.